Feasibility and potential synergies of incorporating WaveNET wave energy devices into offshore aquaculture sites

Demonstrator of a WaveNET coupled array wave energy device incorporated into an offshore aquaculture site to demonstrate provision of power from wave energy